Neutrino oscillations with NOvA and DUNE

Working on the three-flavour neutrino oscillation analysis for the latest NOvA production (Production 6) and working towards extracting neutrino mass hierarchy as well as the neutrino oscillation parameters. Will be looking at the reconstruction chain and more specifically studying and retraining a novel prong view-matching algorithm (OPALProng). This is an extension of the Fuzzy-K prong reconstruction algorithm, and seeks to deal with the reconstruction of particles that overlap in one of the detector views.